Landslide Multi-Hazard Risk Assessment, Preparedness and Early Warning in South Asia: Integrating Meteorology, Landscape and Society

Potential impact
Hazard specific risk information is often disregarded by actors with sectoral agendas (e.g., health, employment, housing) if not first contextualised and translated in terms of clear relevance to their sector (CDKN 2014). Evidence points to failure of early warning systems (EWS) at the point of dissemination/communication and response (IFRC 2012) and the need for science to become more relevant to decision makers (UNISDR 2015). These issues, plus the need for sustainability, necessitate sound stakeholder engagement at the heart of LANDSLIP. Our stakeholder platforms will function as an instrument for knowledge sharing, joint learning, and capacity building. These platforms enable more effective and rapid uptake and importantly scaling up of research findings into policies, practices and programmes, as the contextual realities and barriers are anticipated and addressed right from the beginning of LANDSLIP. Stakeholders will be drawn from diverse, connected interest groups, themes, sectors, organisations (e.g. public, para-statal, private, NGO, community, cooperative) from geographical areas across India and linking to stakeholders in Afghanistan. Multi-stakeholder platforms/fora bring in diversity, democracy, learning, multiple-views and perspectives and play a key role in the selection of the pilot study sites, identification of critical issues as well as collection and analysis of data and information and influencing the decision makers to help validate the research results. Progress in impact (knowledge spread, new insight and real risk reduction) will be measured throughout the project with, where necessary, feedback into the project to enhance progress and cement its legacy.

Our stakeholder strategy ensures a common understanding on concept, rationale, principles, strategy, approach and activities related to the design and implementation of LANDSLIP. This ensures that our research is demand/need driven, enabling effective co-production of knowledge and delivering outcomes that are fit for purpose, of appropriate scale, language, format and content, are understandable and useable, and match with concerns and priorities of diverse user groups.

Academic impacts include cutting-edge developments in meteorology, landslide hazard and risk assessment/EWS, and delivery of innovative technologies while educating a new generation of scientists. The research capacity, knowledge and skills of Indian researchers will be enhanced by embedment in UK partner institutes.

Economic impacts include insights that will be of direct interest to governance, insurance, reinsurance, geo-environmental and construction consultancy sectors, while the societal impacts are best embodied by the enhancement of public services and resulting improvement to the quality of life, health and well-being of communities affected by landslides in a multi-hazard framework. The work will build on existing practices, procedures and methodologies and the Consortium will exploit new developments to the benefit of private and public sector customers globally.

Collaboration and dialogue between producers of landslide risk information and users represents an opportunity to bridge current gaps in knowledge about how information can be used to make strategic decisions. We will also consider the translation of landslide risk information "towards information that is understandable and actionable by different kinds of users: in other words, risk knowledge" (UNISDR 2015), prioritising translation and interpretation of landslide risk information into clear "recommendations or plans of action to be taken up by decision-makers" (CDKN 2014).

CDKN (2014) Risk-Informed Decision-Making: An Agenda for Improving Risk Assessments.
IFRC (2012) Community Early Warning Systems...
UN (2015) Global Assessment Report on DRR: Making Development Sustainable.
UNISDR (2015) Concept Note for Working Session of UN World Conference on DRR (Sendai)